Topics in Cosmic Microwave Background delensing

The first project we are working on consists of preparing a pipeline for "delensing" the B mode of polarization of the Cosmic Microwave Background (CMB). This means removing the contribution to this curl-like type of polarization attributed to the gravitational lensing of CMB photons as they traverse the large scale structure of the Universe. The reason this is important is that this effect dominates over and 'hides' the primordial B mode that can be attributed to gravitational waves generated during inflation, which are believed to be the 'smoking gun' of inflationary theory.

In order to estimate the B mode generated by gravitational lensing in a particular patch of the sky, one needs to have an estimate for what the projection of the matter distribution between the CMB and us looks like locally. This can be obtained either from external surveys or -if the experimental noise levels are low enough- internally from the CMB. The latter approach is what we are incorporating into our pipeline, as the next generation of CMB experiments will permit us to do this -more optimal- type of reconstruction. In particular, we are tailoring our work to the characteristics of the Simon Observatory, of which my supervisor is a member. The goal is to be able to accurately model the delensing procedure -properly accounting for the relevant biases- and establish a framework for detecting a primordial B mode in the delensed maps if its signal level allows for it.